Generative Design for Step Change in Sustainable Urban Mobility

We believe the future of city transport is clean, healthy, and always with you. We're creating an e-bike that's as easy indoors as a roller case, with room for whatever you need to carry, and it flicks open instantly, ready to ride with a reassuring 'clunk'. It stores flat against a wall, and you can take it with you anywhere, never worrying about storage or theft.

We're using artificial intelligence (AI) to create this vision. AI allows us to optimize mechanisms, making the bike more compact and easier to fold. AI also allows us to create highly efficient lightweight structures. We are developing our own novel algorithms for mechanism design while working with state-of-the-art generative design algorithms under the guidance of the world's leading aerospace experts.

Compared to existing folding bikes, we're already half the size, 20x faster to fold, and far easier to roll along when folded. AI will allow us to improve on this while also drastically reducing weight.

BriefBike will fight climate change and respiratory disease; help people get active; and make our cities socially connected places where we move past each other at a human level. Electric cars alone can't solve these problems. We need to find more efficient and healthy ways to move around our cities. We believe that BriefBike is the answer -- an e-bike you can conveniently keep with you, ready to ride whenever you feel like it.

BriefBike makes it more practical and appealing to travel by bike. Working with experts in design and manufacturing, we're creating a series of demonstrator bikes that we can test with real users. Thousands of people have already signed up for these tests.

Despite the cost of living crisis, or perhaps because of it, people continue to buy ever-more bikes for transport. Currently, the UK produces less than 0.5% of the 20 million bikes sold in Europe annually, and it's not that they're all made in Asia, 76% are produced in the EU. We're working with automotive and aerospace component manufacturers in the UK to produce our bikes using modern, automated and scalable methods. The time is right for the UK to lead the most rapidly growing transport sector -- e-bike production.